Revolutionizing Broadcasting Through Interactive Entertainment

Linear TV confronts a critical decline as younger demographics increasingly favour online platforms like YouTube and social media. Traditional broadcasters are in a state of emergency, and this project aims to engage and retain viewers, ultimately revitalising the sector and preventing job losses. Unlike previous generations, today's audiences are not ageing into traditional viewing habits established by their parents.

Our project focuses on understanding the experiences of viewers to tailor content and inform original creation IP. It's not simply about understanding viewing habits; it's about helping broadcasters evolve, radically changing how TV programmes are made.

We recognise the urgency of addressing these challenges. By leveraging the interactive potential of online content, we aim to cultivate enduring engagement with younger viewers.

We will engage broadcasters and programme makers, delving into specific audience demographics. Consulting with behavioural experts will uncover insights into audience engagement, while focus groups will discern viewer preferences and interaction patterns.

Our ultimate goal is to forge a robust model for the creation of programmes that seamlessly transition between linear TV and interactive content. This approach not only addresses the immediate challenges facing traditional broadcasters but also sets the stage for long-term sector revitalisation and sustainability.